Displaced employee and employer assessment and onboarding tool

Mindmill are developing a career mapping tool/employability portal for displaced workers, including assessment and job matching. The tool further goes on to assist rapid identification of previously screened applicants for suitable job openings with employers or training providers.

The platform is made available to candidates who will create a simple profile of themselves, answer various questions and use Mindmill's innovative assessment tool -- Evo3\. This provides a carer mapping service which will guide a recently displaced person into other areas of potential employment e.g. by recommending that cabin crew could consider roles in customer services or social services for instance.

For employers or training providers, this tool will provide a portal for building open job or training roles and defining the ideal profile based on standard psychometric profiles. Bias or discrimination has been removed, therefore removing any legal claims of unfair recruitment practices.

Furthermore, the portal will act as a "funnel", guiding screened applicants through the recruitment process automatically and with minimal fuss and at a time that suits them. If successful, it can also manage the onboarding process.

Data visualisation will give employers full metrics and oversight of their recruitment campaigns.